The University of Liverpool and Inprova Limited

To provide benchmarking, detailed spend analysis and predictive analyses using big data analytical methods to help customers utilise spend and supply chain in the most effective way.